Faster Repairs: Delivering Accurate Location of Electrical Faults

Delays on the railway due to issues with infrastructure occur every day, including due to issues with the railway power distribution system which is the largest in the UK, covering more than 6000km. From dewirements, to vandalism, to helium balloons floating onto equipment, many faults must be investigated before trains can resume operation. This project resolves a longstanding industry "Challenge Statement". When faults occur, sending response teams to the right location can be challenging with single electrical sections ranging 10-30km. Sending repair teams directly to the location of the fault improves safety for the team, as they do not need to patrol the electrical section searching for the faultit. It also allows services to be restored much faster, reducing delays and congestion in stations that can occur today. This project will demonstrate a globally novel means of accurately pinpointing the location of faults, delivering a real improvement for the travelling public. The system uses existing infrastructure to gather measurements and compares this with a digital twin to provide an instant location to repair teams.